The Fairer Warmth App

Home energy improvements could save £770 million a year from household energy bills by 2030 and save £500 million a year for the NHS (LGA,2022). But, identifying and then supporting the people in most in need of home energy improvements and energy efficiency measures is challenging, time consuming, and often ineffective for local authorities, social housing providers utility companies and other organisations involved with decarbonising housing.

Our solution is the Fairer Warmth App that will provide a dynamic, digital interface between households and organisations (such as local authorities) who are wishing to support communities and gain insights into where strategic investments should be made.

It will be used by households to access simple energy efficiency advice that can make their homes more comfortable and economic to run, quickly assess eligibility for grants, and target retrofit and home energy efficiency measures.

It will be used by organisations such as local authorities, social housing providers and utility companies to more efficiently allocate loans and grants for household retrofit and to understand housing stock retrofit requirements in detail and at scale - supporting the development of Local Area Energy Plans (LAEPs)

The Fairer Warmth App will deliver a range of societal impacts that include:

* Enable those households struggling with bills to make their homes more energy efficient and enable organisations to allocate funds to those most in need.
* Help pull many households out of fuel poverty -- contributing towards saving £500 million a year for the NHS (LGA,2022), and engage people in the decarbonisation agenda.
* Reducing public sector spending on community outreach associated with finding the people in most need of retrofit.
* Speed up the pace of retrofit and energy efficiency measures.
* A significant impact on Net Zero, reducing overall energy use -- saving both gas and electricity.
* Help people keep their homes warms, reducing the associated health impacts.

In summary, if adopted widely, the Fairer Warmth App could have a transformational impact and be a key facilitator for net zero and self-driven health improvements throughout the UK.